QEC Readout Testbed – SEEQC’s scalable digital QEC ready qubit readout chip integrated with Rigetti’s Novera QPU

To reach the UK governments 1-Million quantum operation(1M-QuOp) target quantum computer(QC) by 2028, and ensure further scaling to reach 1Terra QuOps by 2035, QCs must run efficient Quantum Error Correction(QEC). QEC corrects qubit errors as they accrue via qubit readout of 'syndrome qubits'. Quantum information is extremely delicate and quickly lost, therefore speed and quality of qubit error readout and processing is critical to ensure errors are quickly corrected and do not build up in the system. This is true of any qubit modality.

This project integrates SEEQC's scalable readout system with a leading UK Rigetti QC, which will deliver a full-stackl QEC Readout testbed QC system whereby the key technical bottleneck of qubit readout is upgraded to providing a clear upgraded path to scale to support 1M-QuOps.